Research in High Energy Physics - MICE Studentship

Advance MICE experiment.
Provide suitable PhD training in particle physics, instrumentation, and accelerator R&D, along with more general skills such as data anlayis and transferable skills such as team work, as needed.

Potential impact
The training and skills acquired during a PhD in particle physics make the student very attractive to wide range of fields upon graduation - ranging from finance through to research.